Answerable Forms: Poetry, ethics, and public responsibility after Eliot

Seamus Heaney and Geoffrey Hill have both probed the ethical and social value of poetry in their critical prose. Heaney's
fear that 'song constituted a betrayal of suffering' leads John Dennison (2010) to define his poetics as one of 'adequacy':
seeking to confront, and yet to transcend, the brutality of human experience. Meanwhile, Hill's desire for 'atonement',
whereby semantic 'density' might sufficiently recognise the 'empirical guilt' involved in using language, is read by Tim
Kendall (2006) as prompting ethically self-aware, rather than aesthetically self-indulgent, acts of humane witness in his
poetry. What interests me in both these accounts, however, is their implicit admission that poetic form and language
must at times be answerable for ethical failings. For Heaney and Hill, I am suggesting, the 'charge' of a poet's
responsibility is liable to become a 'charge' of accusation (or self-accusation). My PhD thesis will explore how
consciously 'public' poets, especially Heaney and Hill, have assumed that 'charge', carefully negotiating-and sometimes
resisting-political and ethical responsibilities in order to carve out conscientious modes of writing. In particular, I will
examine how poems and their publics register the medium's power to deceive, seduce, and disturb, considering the
anxieties such recognitions can create: about what constitutes 'good'-and, more interestingly, 'bad'-poetic language.